Foundation Source Model (FoSMo)

The UK electricity network stands to gain significant advantages from deep learning-based computer vision models for asset management; reduced analysis and data collection costs, improved output quality, lower lifecycle costs from consistent assessments and better predictive models.

Independent development of these models by individual networks is costly, inefficient, yielding inferior results. Networks lack sufficient data for rare defects and components. A "foundational model" is proposed: a central model or models continuously updated with shared industry-wide datasets. This collaborative approach would lead to more reliable and robust models, be more cost-effective for consumers, and free networks to focus on value-adding activities.